Constrained quantum many-body systems

A recent breakthrough in physics has been the proposal and observation of novel out of equilibrium phases of matter in many-body quantum systems, with time crystals as one prominent example. For these phases to be stable it is required that ergodicity is impeded, otherwise heat death of the system is inevitable. This theoretical project is aimed at studying a particular approach to impeding ergodicity: kinetic contraints, as first studied in classical systems.
The project will involve both numerical and analytical approaches: Numerical experiments will provide insight into the phenomenology to be studied using analytical tools, themselves supplemented by numerical approaches.